Émile Giraud and the development of French internationalist and constitutional thought (1922-1960)

This research aims to answer, on the one hand, the question of how much, between the end of the Great
War and the establishment and consolidation of the Fifth Republic, French history and cultural
peculiarities weighed in the genesis of French internationalist thought and practices. On the other hand, I
also intend to investigate how much the elaboration of French internationalism impinged on the
development of French constitutional projects. My hypotheses are that the progressive reinforcement of
the executive power in France from the Third to the Fifth Republic was partly due to considerations linked
with international developments; and, relatedly, that the elaboration of a specifically French way to think
about international relations was the upshot of characteristically French ideas and practices. To
investigate these research questions, I propose to adopt a hitherto unexploited vantage point, namely
the life and works of Émile Giraud (1894-1965), a leading French jurist and political scientist. Giraud, one
of the most prominent public law scholars of his time, was also directly involved in the activities of the
League of Nations and of the UN from 1927 to 1954 in positions of responsibility, most notably as deputy
director of the commission for the elaboration of International Law. His books and articles are
enlightening, since they clearly show the interplay between internal and external dynamics of power.